Torch

Project ‘Torch’ aims to develop and test a new laser based aluminium can trimmer. Currently
after forming the beverage aluminium cans are trimmed to a set height mechanically using the
‘Ragged Edge Formed Metal’ approach, which has been the conventional approach for 30
years. Major can producers are very motivated to get a better quality cut with less variation in
the cutting process. Our new trimmer will be based on laser cutting which will mean that the
cans be processed much more quickly and accurately than currently possible, and will reduce
aluminium waste from the trimmings by 70%. Our machine will be capable of installation on
new production lines and retro fitted to existing lines.